Random Geometry via Volume Minimization

Random planar geometry is a flourishing branch of modern probability theory. It draws motivation from connections to physics, and combines a large variety of deep machinery into a melting pot of mathematical creativity. The proposed project studies a novel model of random geometry, and aims to make advances that parallel some of the spectacular results of the mainstream models, such as the BS-convergence of the uniform random triangulations (Angel--Schramm), the scaling-limit convergence to the Brownian map (Le Gall--Miermont), and the fact that the Brownian map coincides with Liouville Quantum Gravity (Miller--Sheffield). The vision is that our new model, which is defined as a natural generalisation of the well-studied Random Travelling Salesman Problem to higher dimension, will provide a missing and much wanted combinatorial way to approach continuous models of random geometry.